RASSCOL Nepal: Retrofit Application of Spectrally Selective Coatings to Overhead Lines

The project aims to demonstrate discontinuous cost savings in upgrading transmission and distribution capacity via the application of capacity-enhancing coatings to overhead lines.